The development of novel immune cell binders

Very few cell types in the human body can be specifically targeted by drugs, meaning many therapeutics don't get to the diseased organ or cell type at a high enough dose to be of use. A new drug for Alzheimer's disease, for example, will not lead to therapeutic benefit if most of it accumulates in the liver instead of the brain. To target certain cell types, we must understand how diseased and healthy cells differ, and at Xterna, we focus on how they differ at the surface. By engineering binders that can recognise specific cell types, we will enable cell specific delivery of diverse therapeutic payloads.